AI-Optimised Textile Waste Sorting

Zori Tex's mission is to eliminate textile waste to landfill and incineration. Our solution unlocks the value of circular textiles through technology innovations in sorted feedstock availability, enabling the new textile-to-textile recycling market to rapidly scale.

New textile recycling technologies have been developed and are poised to scale, however, access to quality and reliable sorted waste feedstocks, based on fibre composition and colour, is one of their biggest challenges.

This project enables the development of a solution that combines vision and AI-powered technologies to enable optimal availability of fibre sorted feedstocks for closed-loop textile recyclers. Textile sorters will gain access to new and higher income streams for non-rewearable textiles.

Replacing virgin fibres with recycled ones reduces the impacts of the fashion industry by reducing its greenhouse gas emissions, water use and waste. Brands and consumers will benefit from accelerated progress towards fashion's circularity goals.